String Theory Compactifications in Heterotic and F-Theory

The compactification of heterotic and IIB string theory will be studied. In particular, properties of these compactifications and relations between the two approaches will be investigated